Cyber Security Innovation vouchers R14

"We wish to apply for ISO27001 (Customer Information Data Security) accreditation for our business. End customer data security is a key element in customers' decisions as to whom they will work with, particularly if it's their own or their 3rd party data.
We want to be able to provide reassurance to customer prospects that we have worked in advance to address processes and procedures to protect their information."